Energy generation, storage and consumption optimisation

Development of low cost industrial power monitoring system to provide usage data to industrial power consumers with the aim of enabling them to optimise generation & storage installation, manage their power usage and improve energy efficiency.